Subsea Decommissioning Pile Cutting System - Embedment Cutting Head

Within the North Sea Oil & Gas sector, decommissioning of oil field inventory is set to become a major sub-

sector in it's own right. The logistical and environmental challenges present a unique and discernable

opportunity for the development of reliable, repeatable and cost effective techniques which have strong

market potential regionally and globally for many years to come.

To address these needs, a consortium led by marine consultants Safeguard Nautica Ltd, will perform a

Technical Feasibility Study for a subsea cutting system optimised for piled foundation removal. The project is

supported by an expert design engineering knowledge base from Plymouth Univeristy and will including

experimental testing facilitated by specialist marine and offshore fabrication company, Exeter Fabrication Ltd.